Alternative Explanations for Disability: Inspiring patient-centered care among healthcare practitioners through the arts

The proposed project builds on the finding of the Disability and Inclusion Africa (DIA) project that many health practitioners in sub-Saharan Africa have little understanding of the complexity of living with disability and that the alternative explanations for disability highlighted by the DIA project are not sufficiently understood. These 'alternative explanations' include assumptions and misconceptions, medical determinist, and religious or supernatural beliefs.

Discourses of disability are often created by medical professionals, social scientists or development agencies, and most often in the global north, quite removed from the daily realities of disabled persons. These discourses are embedded into healthcare systems and practices in sub-Saharan African contexts, where the focus is primarily on treating the specific medical condition or disability, rather than taking a more holistic patient-centered approach which recognizes the wider impact of beliefs and attitudes on disabled persons.

This follow-on project engages applied theatre and creative writing to stimulate dialogue and reflection to enhance healthcare practitioners' understandings of the experience of being disabled in sub-Saharan African contexts. A series of workshops facilitated by theatre and creative writing practitioners will be held in Nigeria, Cameroon and South Africa, bringing together disabled persons and healthcare practitioners to reflect on what it means to be disabled in contemporary sub-Saharan Africa.

Drawing on the workshop discussions and outputs, the project team will work with Disabled Persons Organizations and trainers of healthcare practitioners to develop a Continuing Professional Development Resource for healthcare practitioners.

By increasing awareness of the impact of these alternative explanations among health professionals, the project aims to inform their practice and inspire a more patient-centered approach.